Molecular dams: de-repression mechanisms in plant temperature sensing (DEAN_J17DTP)

The project will exploit the power of Arabidopsis genetics to identify and analyse regulators of temperature dependent gene expression. We will focus on cold induction of a gene called VIN3 - that is required for plants to sense and respond to winter. The project will dissect how this gene is kept off transcriptionally in the warm and allowed to be expressed only when temperatures become cold. Understanding from this project is likely to be widely relevant to chromatin regulation and environmental sensing across a wide range of organisms.